FrameGraph - Radically reducing the time and cost of processing video media content to empower remote working

In recent years there has been an exponential increase in the volume and file size of digital video content. This has been driven by advances in technology enabling online digital distribution, and growing video resolutions (from the current standard of HD, towards 4K, with 8K around the corner).

Currently, media content is predominantly processed by a single computer, per file. Traditionally organisations have relied upon ever increasing CPU speeds to address their throughput requirements, this yearly increase has now almost come to an end, as these improvements are providing diminishing returns due to the physical limitations of a single machine.

Clearly an alternative way forward is required. FrameGraph turns this problem on its head.

FrameGraph enables video media content to be processed faster and more efficiently than any product currently on the market. It does this by dividing files into chunks, which are simultaneously processed across multiple machines. This process can take place in-house on existing hardware, in the cloud, or in hybrid solutions. To put this into context, FrameGraph can process an hour of HD media in just minutes (it can potentially do this on your existing network, without incurring additional compute costs). Thus providing both significant cost and time savings.

Most significantly in the current climate it turbocharges remote working, as the time to ingest media content into a file format where it can be edited is significantly reduced.